Paper-based Small Molecule Detection with Mass Spectrometry

In recent years, Micro Paper Analytical Devices (uPADs) have been the subject of intense research activity, mostly for biochemical analysis but also for medical and forensic diagnostics. Currently, many paper-based devices utilise colourimetric assays as the detection technique. This inter-disciplinary PhD project proposes to develop novel paper devices that combine sampling and ionisation, from the same platform, for low cost and disposable mass spectrometric determination. Successful development of this technology should provide a method that is reliable and requires no/little sample preparation, yet providing specific information regarding the identification of specified analytes.